Deep-Phenotyping of Single Ventricle Disease (SVD) using Synchrotron-based Hierarchical Phase Contrast Tomography (HiP-CT)

To use high-resolution images of fetal hearts to examine the myofiber architecture in the myocardium in health and disease throughout fetal development. This information will be used to model the mechanics and electrophysiology of the fetal heart in health and single ventricle disease, in the hope of gaining more insight into how myocardial architecture effects heart function in these patients.